New functionality rich boronic acid scaffolds

Developing methods to prepare hetroaromatils and saturated heterocycles containing a boronic ester handle for further manipulation. This invole the diboration of alkgne and alhene precursors. The use polymer supported reagents for this purpose will be investigated